Chara AI Consensus Protocol

Chara AI bridges crypto and culture to foster a network of mutual support between writers, video streaming platforms, and audiences. We're forging a community-driven path, providing transparent evaluation of diverse stories, and sharing our tools with underrepresented groups who are excited to define this future with us. We want anyone and everyone who cares, about diversifying the future of streaming platform content, to be a part of it.